Lamppost Technology

Lamppost is a location-led leisure and entertainment guide that displays venue, event and location information in a user-friendly manner across our iOS and Android applications. We are proposing to analyse how sources of Open Data, such as travel, weather or crime data would add value to our users and offer more contextual information around a location.